In what ways does initial teacher education (ITE) in higher education institutions in England prepare teachers for an ethnically diverse society?

The research focuses on a long-standing, pressing policy
priority in English ITE to develop culturally responsive
pedagogy and practice, so teachers can empower all
students and prepare them for a diverse and multicultural
world as well as make provision for Black and Minority
Ethnic students